The role of 'parasitism islands' in infection by soil-transmitted helminths

Understanding the mechanisms soil-transmitted helminth parasites (STHs) have evolved to infect their host is an important step towards developing much needed improvements in treatments and control methods. It has recently been discovered that parasitism-associated genes in STHs (e.g. genes coding for proteins that manipulate the host immune response) are physically clustered in the genome into 'parasitism islands'. These regions share many similarities with the pathogenicity islands that are well characterised in bacteria, and we hypothesise that parasitism islands have a fundamentally important role in parasite infection. Parasitism islands offer potential targets for anthelminthic drugs and alternative treatment strategies.
Using a combination of lab-based and bioinformatic approaches we will investigate the role and organisation of parasitism islands, focusing on the questions: Are parasitism islands characteristic of parasite genomes in general? How is gene expression regulated in parasitism islands? and what is the functional role of parasitism islands in parasite-host interaction?

For the lab-based components, the model Strongyloides ratti will be used. It is a well-established lab model for parasite infection and a close relative of the human parasite S. stercoralis which infects 600 million people worldwide. The Strongyloides parasites are one of the few parasitic nematodes that CRISPR/Cas9 techniques have been established for and we will use these methods to investigate the functional role of genes in parasitism islands. We will also perform functional analysis of epigenetic marks, including investigating the role of histone modifications and small RNAs in the regulation of virulence hotspots at different stages of infection. Based on our findings with S. ratti we may then go on to carry out these methods on other helminth species. Together these approaches will help us to better understand the genetic toolbox used by parasites to successfully infect the host.